Design Developement of an integration solution to utilise spare capacity in transport systems to provide local energy supplies in dense urban centres.

The project is to further develop product that safely connects electrically powered rail transport systems (DC traction) and electric road vehicles (EV), solar panels (PV). Our proposal also offers the ability to create single or three phase low voltage supplies from connection to DC traction.

Our product uses bidirectional DC/DC converters and includes all safety equipment to comply with Electricity at Work regulations and safety interconnect the above systems.

Our product enables the transfer of energy between DC traction system and EV chargers, solar power generation and LV supplies to maximise energy efficiency, save operational costs and create the opportunity for additional revenue by the provision of EV chargers.

The application of our product would allow Transport Authorities, Rail Operators, Network Rail and Light Rail Operators the opportunity to

- Take advantage of reducing operational costs by deriving back up LV supplies from existing electrical source rather than procuring additional supplies from the local Distribution Network Operator

- Provide infrastructure in support of the rise in demand for EV. This is especially important at transport interchanges such as park and ride for rail stations. This would also provide the opportunity for additional revenue.

- Reduction of operational costs by interconnecting solar PV at suitable site to contribute to DC traction, EV chargers and LV supplies.

This is an innovative solution that has not been installed on the rail network for DC traction and there would be a large market for the Network Rail third rail system and Light Rail Operators once the technology is proven.

We foresee additional opportunities with the Electrical Supply Industry who are looking at innovative ways of providing LV supplies in dense urban areas for permanent back up supplies or temporary usage required by their clients. Our product would offer a flexible solution that could derive networked energy from DC traction and Solar PV (where applicable) and battery banks that we could containerise that could be charged by DC traction during low load period.